Improving urban heat risk resilience

This project falls under the EPSRC theme of 'Living with environmental change' (sub theme 'Infrastructure') and 'Energy' (sub theme 'Energy efficiency').

My 2015 research M.Phil project considered urban climate influences on residential energy use. Since then I have been exploring and simulating urban
cooling measures and their resulting effects, with particular reference to evaporative cooling strategies. This latter focus consequently is the essence of
my doctoral project proposal (uploaded separately), which has been accepted by the Department of Architecture with Professor Koen Steemers agreed
as my principal supervisor. The general aims of the proposed project falls within the EPSRC's themes of 'Living With Environmental Change (LWEC)'
and 'Energy'. The project is relevant for LWEC objectives of engaging with environmental change and the need for protection against high-impact
extreme events, particularly within urban systems where water (evaporative) resources could be managed to mitigate heat risks. The outcomes of this
project are envisaged to present urban design pathways for reducing climate thermal loading on the built-environment, which in turn would contribute to
the 'Energy' theme's objectives of delivering energy efficient cities.